Fuell: Developing a prototype, personalised Driver Monitoring System ("pDMS")

**Fuell: Developing a prototype, personalised Driver Monitoring System ("pDMS")**

Fuell Limited, and partner, KYMIRA Limited, will build a working production prototype of a driver monitoring system to meet EuroNCAP's 2025 Roadmap requirement for _"driver monitoring systems that effectively detect impaired and distracted driving"_.

The innovative personalised Driver Monitoring System (pDMS) will use multiple data inputs from the car - how it is being driven and how it is interacting with the outside world - and uniquely, the physiological status of the driver.

There are many systems that monitor the first aspects but none that combine them with the driver's physiological status, particularly with regard to inattention.

This project will add to an existing Fuell system that detects the onset of drowsiness by continuously monitoring and then warning the driver up to 20 minutes before a likely sleep event.

Human error causes the majority of vehicle accidents (Euro NCAP 2020) and 20% of accidents cite driver fatigue (European Road Safety Observatory 2018). Driver distraction is a global problem, costing billions, taking lives.

That measuring driver distraction is a major issue is highlighted by EuroNCAP's 2025 Roadmap but also by US Senators (Sen E Markey and Sen R Blumenthal) having recently proposed legislation requiring all vehicles to have driver monitoring systems within 6 years.

The original Fuell system uses Heart Rate Variability (HRV) derived from the Photoplethysmography (PPG) sensor on a Garmin smartwatch. Fuell has since added the capability to use remote Photoplethysmography (rPPG) using a camera (in-vehicle or a smartphone) to detect vital signs and has also included the capability of using a steering wheel sensor as an ECG data input.

With this project, Fuell will add to its existing system, the ability to detect driver distraction based on head position and gaze direction, a machine-learning approach combining all channels of data to deliver a weighted decision model and a working production prototype of the integrated solution ready to be deployed at scale.

This will deliver the Fuell personalised DMS (pDMS) - the most complete system available globally.